Bright Lights & Dinosaurs

Synchrotron-based chemical imaging and x-ray microtomography (XRT) is revolutionising the study of fossils and has fuelled a new and rapidly developing area of science that unites many disciplines (including physics, chemistry, maths, engineering, geology to name a few). The application of 21st Century technology to unpicking the disjointed sentences that comprise the fossil record is now permitting scientists to reconstruct past worlds in higher fidelity. This new and exciting area of research is currently being explored by Dr. Phil Manning, from the School of Earth, Atmospheric & Environmental Science at the University of Manchester.

Phil's 'Bright Lights and Dinosaurs' project aims to use his research on synchrotron-based imaging and XRT of past life in order to help explain the methods and technologies used to study samples ranging from microbes to dinosaurs. Bright Lights and Dinosaurs aims to show how chemistry can define the origins, synthesis, function, and subsequent alterations/modifications of ancient molecules. The molecules that Phil and his team track down come from some of the most iconic species to have walked, swam, crawled, slithered, slimed, flown, or jumped on Earth. Phil likes nothing more than talking about his science or dragging the odd dinosaur bone out to schools, colleges, shopping centres or village fetes!